PHOTOMETRIC STEREO IMAGING USING A SMART PHONE

The project provides a low cost photometric stereo illumination device and associated software that enables a smart phone to capture and process images revealing a high resolution 3D image of a surface. The images can be transmitted to a remote location for expert analysis. The method of surface reconstruction is protected by patents held by the University of Strathclyde Institute of Photonics.

The photometric stereo images aid diagnosis of dermatological conditions by means of tele-medicine. The same 3D technique is also used in non-destructive testing, security and surveying applications.

The simplicity and low cost of the device ensures that they may be readily distributed whenever necessary.

The project also includes facilities for archiving, displaying and processing images through the application of Machine Learning.

The illumination device and associated software will be available to the public by Q2 2021\.

ADDITIONAL INFORMATION:
The extension scope includes the process of securing IPR generated during the project, in the form of registered designs and patent applications.

Following user and market review, the initial design will be revised, and the documentation required for tooling and manufacture will be prepared.

Formalised performance testing, safety assessment and field trials will be used to create all information needed for CE certification and preparation to register product as a Class 1 medical device.